Navigating Data Network Effects: Value Creation, Data Governance, and Antitrust Responses in European Digital Ventures

The research critically examines the role of data network effects in shaping the value creation of digital ventures in Europe. Data network effects occur when the value provided by a digital platform increases as it collects and utilises more user data, thereby improving services and attracting additional users. However, these effects can also introduce challenges, such as algorithmic bias and complexity overload. The research addresses significant gaps in understanding how positive and negative data network effects impact digital businesses.

The study program aims to clarify the conceptual distinctions between traditional network effects and data network effects, exploring how each influences the creation of value. It investigates how European digital ventures strategically manage these effects through evolving data governance practices, balancing the opportunities for innovation against risks associated with data privacy, security, and ethical concerns.

Methodologically, this thesis adopts qualitative methods, including grounded theory and longitudinal case studies, to capture detailed insights from various stakeholders within digital ventures. Additionally, it analyses how these ventures perceive and strategically respond to recent antitrust regulations such as the EU Digital Markets Act, designed to mitigate anti-competitive behaviours driven by data monopolies.

Ultimately, this research aims to provide theoretical clarity and practical recommendations for digital ventures, policymakers, and regulators. By enhancing understanding of data governance strategies and responses to antitrust interventions, it contributes towards fostering innovation and ensuring fair competition in the digital economy.